Low carbon residential retrofit: considering the resident as well as the carbon

This fellowship will contribute to developing socio-technical approaches to reducing carbon emissions from heritage buildings, while retaining the values which make them special. The fellowship will include multiple activities to consolidate and extend my PhD research and enhance its wider impact and usability. It will also provide the skills, experience and professional networks to help me develop my research career.

Energy use in buildings is responsible for 27% of global emissions. Retrofitting existing buildings to reduce their energy demand and associated carbon emissions is critical to mitigate devastating climate change. However, standard retrofit approaches often focus exclusively on technical and financial aspects, failing to consider residents' preferences and behaviours. These approaches are often inappropriate for the 20-30% of UK homes with heritage value. My interdisciplinary PhD examined heritage homes and their residents, identifying holistic solutions to reduce carbon while retaining heritage.

I found that most residents invest heritage values in their homes and that these values affect the retrofits they find acceptable and will enact, although they are often overlooked by experts. In contrast to common assumptions, most heritage residents find their homes comfortable to live in and emphasise excellent comfort in hot weather. I also found that standard energy modelling tools poorly represent both heritage building energy performance and residents' real behaviours and preferences, meaning models frequently recommend inappropriate alterations, leading to poor decisions. Embodied carbon is that required to produce, transport, install, maintain and finally dispose of a retrofit, and is currently not assessed for most projects. I calculated the embodied carbon of the retrofits I studied and found that it can determine which measures make the greatest overall carbon savings, with some measures actually increasing, not reducing, total carbon. It's therefore crucial that we assess embodied carbon in retrofit.

My research highlights the need to take a holistic socio-technical approach to carbon reduction. This approach should foreground building users' complex practices and needs, alongside the technical aspects of energy and buildings, to achieve real and lasting change, meet critical climate goals and create a better, healthier, sustainable and resilient built environment.

During this fellowship I will undertake research impact training to enhance the effects of my current and future research. I will also undertake training on varied approaches to increasing sustainability in homes, considering the societal context of these approaches and how methods such as Virtual Reality can be used in future research to support residents' retrofit choices. I will develop a funding bid to address the further research identified in my PhD.

I will extend my PhD research by considering the micro-economic implications of the retrofits I have previously modelled; I will extend my consideration of comfort, wellbeing and household behaviours through a comparison with a sample of modern homes; and I will analyse the effect of future climate scenarios.

This fellowship will provide substantial societal impact and support my career aspirations. I aim to publish articles in four academic journals (Buildings and Environment; Energy and Buildings; Historic Environment: Policy and Practice; and Energy Economics), develop my professional networks and gain teaching experience.

With my mentors, I will further develop the policy implications of my research and explore ways to better inform policy. I will further disseminate my research through multiple channels, including public presentations, policy briefings and online videos, to academia, professionals and the public.